Reasoning about complex physical systems in natural language

The project aims to develop theory, algorithms and a system to demonstrate how a human user can engage in a dialogue with a language model to analyse a complex physical system. For example, consider many balls on a billiards table. The project entails encoding or representation of the system and its interaction rules (collisions, pocketing, shot parameters) and the use of a physical simulator to ground and verify/validate the reasoning developed in conjunction with the language model.